Rivers of Bronze in the age of Iron (RoBIn): an interdisciplinary study of Iron Age copper-alloy material culture from the middle-upper Thames Valley

The student will be expected to spend time at both the University of Reading and the Ashmolean Museum of Art and Archaeology.

Research will focus on the production and circulation of metalwork in the middle and upper Thames Valley during the Iron Age in Britain, using an integrated characterisation approach to Iron Age metallurgy. This will link chemical analysis, small finds study, and archaeology. The successful applicant will have autonomy to shape the project based on their interests and will benefit from the research strengths and collections of both institutions.

The Iron Age in Britain was a period of social, political, and cultural change. Although the arrival of a new resource, iron, challenged the norms of the previous Bronze Age, copper-alloys continued to be used alongside gold and silver. Iron Age metalwork, therefore, is incredibly diverse. Chemical analysis can reveal complex histories of craft, recycling, and choice in the making of metal artefacts. Compared to the wealth of data for the British Bronze Age, we know very little about Iron Age copper-alloy metallurgy. This prevents us from asking critical questions about the societies who were using and producing these objects. This project will address this major knowledge gap by developing an interdisciplinary approach that draws on archaeology and chemistry to answer vital questions at multiple scales about Iron Age societies in Britain.